EndoTherm

Endo Enterprises UK Ltd are committed to the development of eco-friendly chemcials for water treatment.

Endo wish to develop the science around an innovative energy saving liquid called EndoTherm, that can be poured into any wet heating systems giving a saving of up to 15%.

With strong case studies now carried out in many public sector buildings, it is now apparent the science behind the product should be further developed for a variety of boiler systems to take advantage of substantial energy savings.